High Efficiency Transmission (HET) for Electric Vehichles

The aim is to provide proof of concept for a high efficiency transmission (HET) which increases the cuslomer satisfaction (driving range and performance) of electric vehicles (EV's). This is achieved by enabling e-motors to operate in their most efficient speed range. Al the 2009 DETC conference (ref. University of Sunderland proceedings paper: DETC2009-87190) evidence was presented which shows a transmission will increase vehicle range by as much as 12% and increase the flexibUity of EV's through improved launch performance and higher cmising speed. This encourages faster market adoption of EV's by providing a more acceptable driving experience. Furthermore there is scope lo downsize the e-motor by up to 25%. To achieve these benefits, the transmission must have a very high efficiency, large ratio steps, small package and low cosl but no such transmission exists today. Anlonov Automotive Technologies Ltd will provide a solution for the HET which addresses this gap in the market to give the UK a lead in this technology area. The iimovation lies in the means of achieving high efficiency and and the conlrol slrategy. Jaguar-Landrover will supply a Limo-Green mule EV and set performance targets and MIRA will be responsible for vehicle integration and proof of concept testing. Limo-Green provides the firsl demonstration application for Antonov but the technology wUl be modular and can be applied to other new passenger and commercial vehicle applications. In addition there will be significant retrofit opportunities on exisling vehicles, providing business opportunities for both Antonov and MIRA thus increasing UK low carbon vehicle engineering